University of Plymouth and Cornwall Council - AKT4

To implement and evaluate a personalised, multi-agency approach to improve service provision for a cohort of rough sleepers experiencing drug and alcohol problems in Cornwall.